Early warning of flash flood and landslide risk in S Asia.

Flooding from intense rainfall regularly affects several thousands of people across SE Asia. In August 2017 at least 175 people died, and thousands fled their homes as floods swept across Nepal, India and Bangladesh. These devastating floods are often accompanied by destructive landslides which adds to the loss of lives and livelihoods. The European Centre for Medium-Range Weather Forecasts (ECMWF) is developing a flash flood forecasting system as part of the Global Flood Awareness System, which uses global ensemble numerical weather forecasts to provide early warning of intense rainfall.

This project will benefit from support from both flooding and landslide experts from the SHEAR consortium of projects, meteorological experts from ECMWF and the Met Office as well as working alongside partners in India and Nepal, for example the Medium term forecasting centre in India and Practical Action in Nepal.

The PhD student will:
- Develop and evaluate long term datasets of flash flood indices such as those based on the Extreme Forecast Index from ensemble reforecasts and new reanalysis products such as ERA5 held at ECMWF.
- Evaluate the potential skill of the flash flood forecasts using these long term datasets and flow archives held by authorities in India/Nepal and remotely sensed data sources (where available)
- Identify coincidence and timings of flash floods and landslides, and the factors influencing predictability in selected study areas.
- Develop post-processing tools to improve communication of landslide risk from flash flooding, which can be adopted by project partners in India/Nepal.

The student will undertake a series of UK and overseas placements in the partner organisations, including a period working with ECMWF on the flash flood forecasting, with the BGS and Met Office on landsliding, and 2 overseas placement periods with partners in India/Nepal including Practical Action and the Medium Term Forecasting Centre in India.